Delineating the cellular and molecular pathways of hematopoietic stem cell fate decisions

The understanding of cell differentiation is of critical importance for the development of modern medicine to allow for efficient use of cell-based therapies, and to specifically identify drug targets that can enhance regeneration of required cell types, and also selectively target and kill transformed malignant cells. Integrity of the blood system depends on a large number of essential blood cell types being continuously replenished from a rare population of blood forming stem cells, representing a paradigm for how diversity can be achieved from a common stem cell through alternative cell fates. Bone marrow transplantation and the use of several blood cell growth factors have over the last decades translated basic knowledge about blood forming stem cells into efficient cell replacement therapies. However, bone marrow transplantation is still associated with substantial treatment related mortality, and to address this more knowledge is needed with regard to the identity of stem cell types in the bone marrow responsible for regeneration of different blood cell lineages, and how these are regulated. Furthermore, as normal stem cells and their immediate progeny are thought to frequently be the origin of cancer stem cells, and since such transformation frequently occurs through mutations in pathways regulating normal stem cells and blood cell development, it is equally clear that a better understanding of normal blood cell development, will facilitate development of more efficient therapies to eradicate leukaemic stem cells. In the herein proposed studies, a number of novel strategies will be developed to identify and characterise, in mouse as well as man, key intermediates in the development from stem cells to mature blood cells, as well as the key regulators of these transitions from stem cells to specific blood cell lineages. Furthermore, we will translate knowledge regarding the role of key blood cell growth factors in regulation of the immune system in mice to man, through new studies in immunodeficient patients which have mutations resulting in loss of function of the same growth factor pathways.

Technical abstract
The intergrity of the haematopoietic system depends on a large number of blood cell lineages being continuously replaced from a rare population of self renewing haematopoietic stem cells (HSCs), representing a paradigm for how multilineage diversity can be achieved from a common stem cell through lineage commitment and subsequent differentiation. Although the haematopoietic system is purported to be the best understood organ system, many questions of fundamental importance remain to be resolved, in particular with regard to early lineage development and commitment decisions, at the cellular and molecular levels. Further, the knowledge obtained so far has largely been derived from studies in mice (or more primitive model organisms), and although of considerable relevance, there is a need to translate this to man, in particular as there are indications of key regulators in mice playing little or quite different roles in man. Herein, we propose three lines of investigations to significantly improve the understanding of the cellular pathways of lymphoid lineage development and commitment and its regulation in the haematopoietic system. The specific aims are to: 1) Further establish and characterise the cellular pathways governing lymphoid lineage fate from HSCs, including studies of human stem and progenitor cells, applying novel reporter systems 2) Investigate the roles of GATA-3 and the Notch pathway in restricting multipotent haematopoietic progenitors towards a T cell fate; and 3) Establish the role of key cytokine receptors and their ligands in early stages of human lymphopoiesis. To make significant progress beyond what is already ?state of the art?, we have developed a number of new tools and strategies to dissect the cellular pathways by which HSCs undergo lymphoid lineage restriction and the molecular regulation of this process. These include novel mouse reporter lines and human reporters for fate mapping and stem and progenitor cell identification and characterisation, a system for tracking the fates of single HSCs and multipotent progenitors undergoing cell divisions, and application of inducible lack and gain of function models to establish the role of GATA-3 and Notch in lymphoid commitment and development. Finally, we will try to translate knowledge regarding the role of key cytokine receptors and ligands in regulation of early lymphoid development in mice to man, through new studies in patients with lack of function mutations in some of these receptors, and by screening for additional and novel mutations.